Organic Semiconductor Qubits

This is a basic research project, aiming to explore the properties of entangled bi-excitonic states formed through optical or electrical excitation in a series of organic semiconductor materials. The organic semiconductor materials chosen for study will be selected so that their electronic exchange energy is large enough to enable direct biexciton formation. The materials will be studied in standard configuration (solid thin films/crystals/solutions) and within photonic structures whose confined light modes are on resonance with optical transitions in the material. To study these processes, the student will use a combination of time-resolved spectroscopic techniques, including magnetic-field-dependent fluorescence and transient absorption spectroscopy. They will analyse the results of these experiments by comparing their data with home-built theoretical models to fully describe the temporal evolution of the biexcitonic states, and the impact of strong light-matter coupling on their properties. This basic research will be used to inform the future applicability of organic semiconductors in the field of quantum information science.